AIM - AI-driven Multi-factor peptide manufacturing platform

- BACKGROUND: Peptides are a versatile class of biomolecule that can be deployed as critical components in advanced materials. These materials have tremendous commercial potential across several sectors (e.g. oil and gas, aerospace and medical). - PROBLEM: Peptide components that are developed using traditional approaches frequently lack the biophysical and biochemical properties to perform as required in a real-world setting. These problems are further exacerbated by poor manufacturability and material integration. As a consequence, only a handful of peptide-based materials have made it to market, with their commercialisation taking on the order of 15-20 years. - PROPOSED SOLUTION: In this project, LabGenius and QinetiQ will develop an AI-driven synthetic biology process that yields high performing peptide components. This novel manufacturing process will combine machine learning, high throughput library screening, next generation sequencing and automation. If successful, this project will position the UK as a “first-to-market” contender in the area of peptide-based materials.